OneFit.ai - A sustainable and efficient way to purchase shoes online

OneFit.ai is pioneering a sustainable revolution in the footwear industry with its advanced scanning technology, machine learning and data analysis. This project aims to eradicate the prevalent issue of inconsistent shoe sizing across brands. By providing personalised shoe size recommendations based on precise foot measurements, OneFit.ai enhances customer satisfaction and significantly reduces the environmental impact of returns and exchanges. This innovation exemplifies how digital technology can be leveraged for a more sustainable, efficient consumer experience.